Advanced Waste Management Strategies for Technetium and Iodine in the Nuclear Fuel Cycle

An emerging energy trilemma of energy security, sustainability and affordability, is expected shape the geopolitical and economic landscape of the current century. To address this trilemma, a global expansion of civil nuclear power is underway, providing a reliable source of low carbon base-load electricity, supplied at predictable cost. Sustainable and efficient generation of nuclear energy requires the recycle of nuclear fuel, since only 3% of the material is utilised in common reactor designs. This can only be achieve by developing new materials and processes to enable robust, efficient and safe management of the arising radioactive wastes, which is key, to underpinning public acceptance and reliable cost analysis of civil nuclear power.
Management of technetium and iodine is of particular concern in the recycle of nuclear fuel, since their long half life, high production rate, solubility and bio-accumulation, demands disposition in a robust wasteform, and isolation from the bio-sphere, in a deep geological disposal facility for a ca. 1 million years. Historically, management of Tc and I radionuclides has proven extremely difficult, due to their volatile nature and aqueous solubility, resulting in considerable environmental clean up challenges at Hanford (USA) and Sellafield (UK).
This project will address the management of technetium and iodine in radioactive wastes from nuclear fuel cycles, innovating and developing new materials and processes to safely contain these radionuclides for geological timescales. This challenge is a common need in the civil nuclear power strategies of the UK and Republic of Korea and, therefore, the research will be developed in an integrated and collaborative project, engaging leading researchers from the UK and ROK, each bringing specialist knowledge, capability and skills.

Potential impact
We identified four groups of beneficiaries who will gain from the research:
1. Public and private sector organisations engaged in fuel cycle operation, will benefit directly from the knowledge and understanding generated by the research, which will assist in reducing the overall cost and hazard of radioactive waste management in future and legacy programmes.
2. The public will benefit from reduced future cost of civil nuclear energy generation and improved environmental outcomes as a result of more robust and holistic radioactive waste management strategies.
3. Policy makers will benefit from improved scientific underpinning of integrated fuel recycle and waste management strategies, which will assist in reducing uncertainties, leading to more accurate economic assessments.
4. The academic community will benefit from a new capability for materials chemistry utilising 99Tc and the provision of